Analysis of Paediatric Medulloblastoma cellular heterogeneity using Single-cell transcriptomic profiling for improved therapeutic strategies

Brain tumours are the leading cause of cancer-related death in
children. Medulloblastoma (MB) is the most common malignant paediatric brain
tumour with a third of all patients already metastatic at diagnosis. Group3 MB subtype
(G3) predominates in infants and young children, has the lowest survival rate and
highest incidence of metastasis (47%). Almost 100% of children with recurrent G3
post-treatment have metastases. Currently, standard-of-care treatment is multi-modal
and highly aggressive, leaving young survivors with severe long-term cognitive and
growth impairments, and secondary malignancies. The advancement of G3 research
to develop therapies are limited by two major factors. The paucity of appropriate cell
models and the ability to deconvolute the brain's cellular complexity at the molecular
level. This proposal leverages next-generation 3D in vitro models that accurately
recapitulate the brain's cellular architecture, G3 metastatic initiation/progression and
relapse after therapy. For G3 deconvolution, single-cell transcriptomics will be utilized
to discover genes and regulatory networks driving cellular trajectories of G3 clinical
subtypes. Additionally, high-dimensional statistical modelling based on gene
expression profiles will allow us to develop biomarkers to precisely predict G3
evolution and treatment sensitivity at time of diagnosis and highlight translational
targets for effective personalised therapeutic strategies and improved quality of life.